Digital CoPs and Robbers: Communities of Practice and the Transformation of Research

This project will examine what transformations in research occur as communities of practice (CoPs) from different spheres interact around digital content created from primary source material in the collection of Shakespeare Birthplace Trust. Through a series of observed workshops, the project will generate data which will show shifts in research attitudes, approaches, and methods. This data will be analysed by the CoPs concerned to promote self-reflection and to scope future research and projects.

Potential impact
The proposed project will provide impact and evidence of this impact in a range of different ways. The scoping study will be of relevance to Research Councils by providing a case study on how research and knowledge can be transformed through digital media, and on the range of participants that need to be involved. The cross-institutional nature of the project, and the close participation of non-HEI cultural organisations and other groups, will mean that outcomes will impact on the working practices of these groups in the light of the research undertaken. All digital content generated by the project will be made available to the Shakespeare Birthplace Trust and the Royal Shakespeare Company for re-use within their own displays and collections. Furthermore, the project will establish a network which will provide a foundation for a larger project in the future which will generate content that will impact on end users of digital data.

The direct measurement of impact will be facilitated through the recording of data at each stage of the project. Prior to the workshops, each of the non-HEI partners will be interviewed about the nature of their own work and how where they see the potential and value of digital data, and they will produce a short document outlining their position for presentation at the first workshop. Evidence will be in the form of these short documents and the interviews will be recorded. Following the workshops, representatives of each of these groups will attend two further write-up meetings and will co-produce the scoping study report. At this point each of the non-HEI partners will be interviewed to explore how the process of being involved in the project has altered their understanding of the potential of collaborative engagement in understanding the transformation of research, knowledge and interpretation around digital data. This will provide evidence of impact for the project.

In summary, the impact of this project will be:
1. On working practices across the disciplines and across the sectors represented by the network, through understanding the operations and languages of each party, and through the understanding of current working practices and priorities. Hence the project will provide social impact by promoting the benefits of new ways of cross-sector and cross-disciplinary research collaboration
2. On future directions of research and policy through the generation of an evidence based scoping report outlining the results of the project in terms of how research and knowledge can be transformed through collaborative engagement with digital content by a broad community of practice
3. On the postgraduate research community through the engagement of students throughout the project
4. On non-HEI cultural institution partners through the provision of digital content and new ways of engaging with this content
5. On the generation of targeted larger projects in the future that will lead to appropriately generated digital content for the wider user-community